Electron and energy transfer in two-dimensional covalent organic frameworks

This project will study electron and energy transfer in porphyrin-based two-dimensional covalent organic frameworks (2D-COFs).
Two-dimensional covalent organic frameworks (2D-COFs) are ordered materials where individual planar molecules are linked through covalent bonds, thereby generating a stable two-dimensional molecular network. A key aspect of these COFs is that if the individual molecules are conjugated systems - such as porphyrins - then it is possible that the entire network will also be conjugated, allowing facile transfer of charge carriers and/or energy across the framework. This could provide potential applications in a number of fields, including molecular electronics.
The project will involve fabricating the COFs and assessing the success of the fabrication process using scanning tunnelling microscopy (STM). Electron and energy transfer processes will then be measured using spectroscopic techniques, primarily transient absorption spectroscopy, in order to ascertain and optimise their suitability for molecular electronic applications.